AI Renovation Tool: Empowering homeowners to meet carbon zero

The renovating world is the wild west: Contractors going under, architects ghosting clients, home owners overwhelmed by the sheer volume of decisions and the fear of budgets spiralling.

Into this already complicated vortex, comes the urgent imperative to upgrade 26 million UK homes to meet the 2050 net-zero targets.

Who is best placed to help? Well, hand's down: Architects.

But the problem is that on the majority of home renovations there isn't enough budget to have an architect onboard throughout the process, and on the other hand small residential projects are hard for architects to make financially viable as they require the same amount of work, a lot of hand holding AND all on a smaller fee.

We're here to bridge the increasing gap between homeowners and architects, by using an AI-powered online tool to support homeowners to complete the time-consuming aspects of a home renovation so that both parties win.

We're imagining a future where your newly improved, energy efficient home comes in on time, on budget accompanied by a smiling team of professionals and happy client.

We are here to revolutionise the industry by placing the homeowner at the centre of the process, enabled by technology and architects.